Evaluation of Natural Gas Trucks and Refuelling in Swindon (ENTRIS)

This project will monitor and evaluate the operational and environmental performance of 34 dual-fuel heavy goods vehicles, from a range of different manufacturers. A telematics system will be developed to provide real time mpg data and gas substitution rates and exhaust emissions will also be monitored using on-board emissions monitoring equipment, giving real world emissions data. The project will be supported by a new natural gas refuelling station at Swindon that will be accessible to third parties